The Faces of War: Allies and Enemies from Late Classical Times to the Social War in Southern Italy.

My project will analyse the visual evidence from Southern Italy depicting combat scenes from the late
classical period to the end of the Social War. Despite extensive study by many modern scholars such as
Enzo Lippolis (E. Lippolis, 1987, 'Organizzazione delle necropoli e struttura sociale nell'Apulia ellenistica.
Due esempi, Taranto e Canosa', in Römische Gräberstrassen. Selbstdarstellung, Status, Standard.
Kolloquium in Munchen vom 28. bis 30. Oktober 1985, eds. H. von Hesberg; P. Zanker, Munich, 139-154),
Eugenio La Rocca (E. La Rocca- C. Parisi Presicce (eds. by), 2010, I giorni di Roma. L'età della conquista,
Milano: Skira) and Filippo Coarelli (F. Coarelli, 1994, 'Due fregi fittili da Fregellae: un documento storico
della prima guerra siriaca', Ostraka, III, (1), 93-108.) there is still no comprehensive iconographical study
of warfare iconographies from archaeological contexts in Southern Italy. The study will be based on a
multidisciplinary approach and include literary sources, material evidence including fragmentary objects
from recent archaeological excavations with solid stratigraphic data. Moreover, the spread and circulation
of classical iconographies will be examined to assess the process of their adoption by the Roman-Italic
aristocracy.